Extreme weather Battery pack

This project aims to develop an extreme weather battery pack, based on a proprietary battery pack technology designed, which will enable automotive companies to produce fully electrified vehicles that can operate in both hot and cold climates. The project targets 100% electrification of tractor/buses to achieve zero tailpipe emissions.

This innovative battery technology offers inherently safe, high performance and high power battery pack/system, which can be operated from -20oC to 50oC temperatures and can be deployed in electric vehicles. With this battery pack, a car, a tractor, or a bus can be fully electrified with zero tailpipe emissions and for a reasonable cost.